STREAM 1: Park Royal PBIAA Net-Zero Food Supply Chains

Park Royal is one of the largest employment sites in the UK, with 1,700 businesses, employing 40,000 people, 5.3% of West London's workforce, and producing 30% of London's food. Furthermore, the cluster contains firms that face all the technological challenges exhibited within the UK food system as a whole.

Brunel has worked with its civic partner West London Business, and with its HE partner Harper Adams University, to co-create a programme of work that focusses on the innovation challenges of the food manufacturing and distribution sector in Park Royal. This has included presentations at events of the Park Royal Business Group (which is run by West London Business) and individual meetings with its members, as well as several meetings with strategic partners in West London, that helped define the focus of activities and identify the most effective delivery mechanisms.

With the networks we had already established, and the key stakeholders engaged during the co-creation process, the project will drive the uptake of net-zero technologies across the estate, build projects between businesses that create circular economies and exploit industrial symbiosis, whilst acting as an exemplar and flagship for the UK food and drink sector as a whole.